Graphene assisted recovery of acetone and butanol (GRAB)

The development of a novel, energy-efficient method for solvent concentration and separation process using pervaporaion and graphene oxide membranes.